The University of Newcastle upon Tyne and Greengage Agritech Limited KTP 21_22 R5

To apply animal welfare science theory to key environmental, welfare and industry KPI's to develop a novel diagnostic and prediction service for non-invasive bio surveillance. To provide a decision support tool to support adoption of precision health and welfare solutions and product commercialization in livestock.